Development of a Miniaturised Infra-Red (IR) Spectrometer for Improved Diagnosis of Chronic Obstructive Pulmonary Disease (COPD) and Early Identification of Exacerbation

Development of a Miniaturised Infra-red (IR) Spectrometer for Improved Diagnosis of Chronic Obstructive Pulmonary Disease (COPD) and Early Identification of Exacerbation.